New Approaches to Archaeology using Deep Learning with Remote Sensor Data

Deep learning (DL) for automated detection of archaeological sites (objects) on remote sensor (RS) data is a highly novel field. The key challenge of this field is in the inherent nature of the objects; they occur in small numbers, are sparsely located and feature a unique pattern on the different RS data modalities. To this extent we identify three main contributions, (1) to include multi-sensor data, (2) to optimise convolutional neural networks (CNNs) for small datasets and, (3) to optimise detection of the sparsely located objects.
Our preliminary results demonstrate that DL can be successfully applied to detect archaeological sites on each of the individual RS images, that our efforts to optimise CNNs for small datasets are promising, and that we need to further research a successful approach to integrate multi-modal data within CNNs. We aim to eventually create a workflow that is deemed useful to implement in archaeological research for detection of new archaeological sites.